Exploring the Changing Shell Structure of Nuclei

The project aims to investigate the properties of a nuclei near the proton and neutron drip lines using cases of exotic nuclei which will accentuate measurements for the physics cases such as the role of the three-nucleon forces, the interplay of central and tensor components of the nucleon-nucleon interaction on the shell structure and the topology of the nucleus near the drip lines.

The short-lived exotic nuclei will be provided by CERN's ISOLDE facility to the collinear resonance ionisation spectroscopy (CRIS) experiment beam-line, which allows laser spectroscopy measurements of magnetic dipole moment, electric quadrupole moment, charge radii and spin of individual states of interest.

A portion of experimental work will also be carried out at Manchester's PSI to setup an ion source beam-line analogous to the CRIS experiment for resonance ionisation scheme testing or similar experiments.